Claimbase

Claimbase is looking to continually improve its level of information security and cyber security. A successful application would allow us to engage with an external expert and could result in improving the how Claimbase operates going forward.